Pulsed_MW_UV_Food Processing

Utilising a unique in house design, with cutting edge ultra-efficient (Reduction in pasteurisation energy costs of 95% ,continuous operation, reduction in primary packaging) new generation MW technology, we aim to provide game changing solutions to the F&B processing industry. Removal of thermal damage improves the nutritional value and taste profile, inclusion of volatile flavour constituents. Applications include milk processing, sugar syrups, brewing sector, surface treatment of nuts, pulses & spices, water purification and healthcare disinfection.